Self-Sustainable Environmental Sensors for Flood Forecasting and Smart Metering Applications

Key milestones
* Development of Novel energy harvesting method that utilises the sensor as the energy generator.
* Energy efficient computing that ultimately makes the system self-sustainable.
* Development of a low-power, re-routable network of sensors, that communicate data to a server.
* real-time computation of the datasets.
* Investigation into machine learning based algorithms for flood forecasting and smart metering.

This project looks at the development of versatile system that can be used for flood forecasting and smart metering application, but not limited to. The applications of the developed hardware and software would be modular to various sensors for IoT devices, such as environmental monitoring, industrial automation, etc.

The fundamentals of the system will consist of a network of self-sustainable embedded sensors that uses novel energy harvesting to power the embedded system from the sensors themselves. Once the energy is harnessed the project will investigate how to best utilise the harnessed energy to prolong said system's survival time and maximise the systems quality of service.

Additionally, research will focus on the development of real-time machine learning algorithms for flood forecasting and smart metering. But also, how can we execute computationally intensive algorithms in remote IoT devices when energy is scarce.

Potential impact
This CDT will produce power electronics specialists with industrial experience, and will equip them with key skills that are essential to meet the future power electronics challenges. They will be highly employable due to their training being embedded in industrial challenges with the potential to become future leaders through parallel entrepreneurial and business acumen training. As such, they will drive the UK forward in electric propulsion development and manufacturing. They will become ambassadors for cross-disciplinary thinking in electric propulsion and mentors to their colleagues. With its strong industrial partnership, this CDT is ideally placed to produce high impact research papers, patents and spin-outs, with support from the University's dedicated business development teams. All of this will contribute to the 10% year upon year growth of the power electronics sector in the UK, creating more jobs and added value to the UK economy.

Alongside the clear benefits to the economy this CDT will sustain and enhance the UK as a hub of expertise in this rapidly increasing area. UK R&D is set to shift dramatically to electrical technologies due to, amongst other reasons, the target to ban petrol/ diesel propulsion by 2040. Whilst the increase in R&D is welcome this target will be unsustainable without the right people to support the development of alternative technologies. This CDT will directly answer this skills shortage enabling the UK to not only meet these targets but lead the way internationally in the propulsion revolution.

Industry and policy stakeholders will benefit through-
a) Providing challenges for the students to work through

b) Knowledge exchange with the students and the academics

c) New lines of investigation/ revenue/ process improvement

d) Two way access to skills/ equipment and training

e) A skilled, challenge focused workforce

Society will benefit through-
a) Propulsion systems that are more efficient and require therefore less energy reducing cost of travel

b) Engineers with new skillsets working more cost-effective and more productive

c) Skilled workforce who are mindful considering the environmental and ethical impact

d) Graduates that understand equality, diversity and inclusion

Environment will benefit through-
a) Emission free cars powered by clean renewable energy increasing air quality and reducing global warming

b) Highly efficient planes reducing the amount of oil and therefore oil explorations in ecological sensitive areas such as the arctic can be slowed down, allowing sufficient time for the development of new alternative environmental friendly fuels.

c) Significant noise reduction leading to quiet cities and airports